Financial Volatility, Macroprudential Regulation and Economic Growth in Low-Income Countries

The aim of the project is to study interactions between financial volatility, macroprudential regulation, and economic growth, in the context of low-income developing countries. The project will tackle these issues both analytically and empirically through the construction of theoretical macroeconomic models, the application of econometric techniques, and the preparation of country case studies, with the aim of drawing broad policy lessons for the design of macroprudential rules. The lessons from these contributions (in all, six theoretical and econometric papers, and two country case studies) will be summarized in three policy briefs, which will be circulated to a wider, non-academic audience.

In its two theoretical contributions, the project will study (i) how "robust" prudential rules are, in a weak institutional environment, in their ability to mitigate financial volatility, taking into account their impact on borrowing costs, private capital accumulation, and growth, and (ii) the channels through which the lack of predictability in project aid disbursements may affect the capacity of recipient governments to formulate medium-term spending plans to spur growth. Both contributions will be based on stochastic endogenous growth models with financial intermediation and credit market imperfections.

In its four empirical contributions, the project will deal with (i) the impact of financial regulation on financial volatility and its subsequent role in promoting economic growth, by mitigating the degree of volatility, (ii) the impact of aid and its volatility, along with that of remittances, on growth and poverty, (iii) the role of capital movements on both the level and the instability of the real exchange rate, as well as the implications of these movements for economic growth, and (iv) the impact of information sharing (credit registries and credit bureaus) on the structure of credit in Sub-Saharan Africa, a region where financial development is still weak. All empirical studies will use state-of-the-art dynamic panel data estimation techniques that address issues of endogeneity and reverse causality, prominent in this literature. The studies will make use of the largest possible set of countries and years, with particular attention to the sources of information regarding the regulatory and supervisory practices across banking systems.

The project will also develop two case studies, both of which focusing on French-speaking Sub-Saharan Africa. The purpose of the first study is to assess the relevance, the easiness to implement, and the expected effectiveness of a macroprudential framework for the WAEMU region, while the second study will be related to the second empirical component of the project where four cases will be identified under the condition that the aid (or remittances) to GDP ratio is (i) counter-cyclical and destabilizing, (ii) counter-cyclical and stabilizing, (iii) pro-cyclical and destabilizing, and (iv) pro-cyclical and stabilizing.

The material developed in the above-cited contributions will serve as a basis for the preparation of three policy briefs, which will draw together the implications of (i) the various papers for the type of macroprudential tools that are appropriate for promoting growth in Sub-Saharan Africa, (ii) the analysis for the speed, and nature, of international financial integration for Sub-Saharan African countries, and (iii) the second case study.

Dissemination will involve presentations to both academic and policy-oriented audiences, including national and international institutions involved in development. Two major conferences (one in France, the other in Senegal) will be organized during the course of the project. A particular effort will be made for dissemination in Francophone Sub-Saharan Africa, where policymakers are likely to benefit directly from the lessons drawn from the project.

Potential impact
The project's main objective is to contribute to the economic growth progress of Sub-Saharan Africa by drawing policy lessons for the design of macroprudential rules aimed at mitigating the impact of financial volatility on economic growth. Although much of the debate has focused on the implications of financial volatility for short-term economic stability, the emphasis of our research is on the long-term effects of such volatility. From that perspective, the global financial crisis raises some important issues. How does financial volatility affect long-run growth? Can macroprudential rules designed to reduce the procyclicality of financial systems be detrimental to long-run growth? Is there a need to revisit the pace of domestic financial liberalization? These issues are particularly important for the poorest countries, given the need to maintain high growth rates to reduce poverty and promote human development.

By its very design, the project involves international partnerships and capacity building. The PI and one of the CIs are from the University of Manchester, while the remaining twelve CIs include specialists in the field of development from leading institutions in France and Senegal and from the IMF, the Director of the Centre Ouest Africain de Formation et d'Etudes Bancaires (COFEB) at the Central Bank of Western African States (Senegal), and the Manager of the Research Division at the African Development Bank (AfDB). Both COFEB and the AfDB are important non-academic stakeholders with a keen interest in the issues to be addressed by the project. In addition, the institution where COFEB is based is an important potential end user of the policy lessons of the project.

Both of these African institutions have been involved in the design of the research agenda, and will contribute in important ways (as co-authors) in the implementation of the project's outputs.

Capacity building activities include:

- A mid-term stakeholder conference, to be held in October 2015 at FERDI in Clermont-Ferrand, France, to which co-investigators will attend, and invitations will be sent to institutions in Francophone Sub-Saharan Africa and international development institutions;
- A final conference, to be held in November 2016 at COFEB in Dakar, Senegal, and invitations will be send to institutions in Francophone Sub-Saharan Africa and international development institutions;
- Seminars, in which co-authors from partner institutions in Africa will be invited to present joint papers;
- Transfer of all datasets and relevant computer codes, both fully documented, upon completion of the project.

To facilitate diffusion of the project's outputs and increase the likelihood of their impact in providing lasting value to participants and the wider social science community, they will be posted on a dedicated page at the CGBCR with links to CERDI and FERDI. In addition, a blog will be created and managed to best engage the beneficiaries and offer further interaction opportunities. Ultimately, all research outputs will be submitted for publication in leading refereed journals.

One of the partners, BCEAO, will benefit directly from this research on financial sector issues in Francophone Sub-Saharan Africa. Its "sister" institution in the CFA franc zone, BEAC will also benefit. We intend to invite senior BEAC officials to the final conference in Dakar, where the research outputs will be presented. Because the policy briefs will make practical recommendations for the region, they will be directly relevant to all policymakers in the region.

International organizations like the AfDB, the IMF, and the World Bank will also be invited to participate at the Dakar conference. The policy recommendations of the project may prove useful to these institutions as well in shaping their advice on financial sector policies for the region.